PB Partnership Ltd - Development of Prototype of 2iC Interoperability Software.

2iC Limited is an innovative UK software company established to research and develop interoperability products, initially for the military marketplace, by leveraging the experience of its founders.
We are a high-tech SME company with high growth potential and aim to be active in multiple markets and sectors, UK and international, Defence and Civil.
This project developed and demonstrated a working 2iC software prototype that coordinates behaviour between representative systems from multiple vendors using the Decentralised Operating Procedure (DOP) approach.
Following this project the 2iC software would be used for sales purposes along with pilot projects, where it can be used in realistic situations with real users solving real problems in order to trial the software and move to firm orders.
This project builds on early work which has demonstrated the market and 2iC concept.